Brunel University London and Hadley Group Holdings Limited KTP 24_25 R2

To utilise the positive power of AI (artificial intelligence) to aid engineers to design and manufacture complex sheet metal profile 'roll tooling'. Thus, ensuring a British company remains a competitive industrial leader.